The development of an experimental quantum information processor based on trapped ions

Brief description of the context of the research including potential impact;

The context is the development of an experimental quantum information processor based on trapped ions.

Aims and objectives

The aim is to build up a new experimental apparatus in which manipulation of ions by microwave fields is the main method to implement quantum logic.

Novelty of the research methodology

The near-field microwave method is itself relatively novel, having been exhibited at high fidelity in only one laboratory to date. A major feature of the new apparatus is a cryogenic system which will reduce electric field noise and permit lower background pressure to be reached.

Alignment to EPSRC's strategies and research areas (which EPSRC research area her project relates to)

Fundamental physics; information technology.

Any companies or collaborators involved

Part of NQIT research collaboration.